Near-Life VR Project - Emergency Field Hospital

This project will develop an immersive learning course, using voice-activated, VR technology, to support capacity building around the establishment of emergency field hospitals in a crisis response context. The project will involve the development of new technology and processes. The learning will be accessed through a mobile app. The methodology and software used to create the learning will help establish an approach that can be replicated across other areas - with the software behind the system acting as a VR authoring tool.